Digital coin catalogues: establishing standards for collections

The first workshop would bring together a small group of experts concerned with the online presentation of museum materials, particularly coins. This group would work to agree a set of guidelines for such publication, which would ensure the maximum compatibility with other catalogues, and the best possibilities for conservation.\n\nAfter that workshop, members of the group would use and test the guidelines in their own work, exchanging information as they did so. As they worked, materials would be accumulated on a website.\n\nThe second workshop would bring together the same experts, but with a wider group of users from the academic and museum sectors. At this event the guidelines would be presented and discussed: there could also be a training session in using the guidelines. The website would become a public resource.\n